Double Field Theory and Non-Geometric Backgrounds

The goal of this research project is to use the framework of para-Hermitian and para-Kahler geometry to investigate global aspects of doubled geometry and double field theory, and its polarisation to non-geometric frames in the presence of fluxes.